Lighweight Advanced boosTed Diesel Engine - LAtiTuDE

An innovative research project led by Jaguar Land Rover, LAtiTuDE investigates new technologies for the

Ingenium engine family to improve on its class-leading fuel efficiency whilst maintaining the in-vehicle feel

Jaguar and Land Rover customers expect.

The collaboration brings together leading expertise from UK engineering organisations Ricardo and GRM, and

suppliers Borg Warner and Bosch. The collaborative partnership will research a variable geometry, multi-stage

and electronic boosting system integrated with an advanced engine combustion system incorporating leading

edge fuel injection equipment and controls. Allied with an optimised engine structure, the research package is

targeted to deliver over 10% fuel economy and CO2 improvement compared with current vehicles.

The consortium members recognise the importance of collaborative research projects in supporting the UK’s

competitiveness and developing skills, innovations and new manufacturing capability throughout the

automotive supply chain.